The University of Liverpool And Waterco Limited

To introduce and embed a natural, flood risk assessment commercial service underpinned by hydrology data, modelling and robust procedures for case-by-case scenarios.